BioAirMet - Standardisation of bioaerosol monitoring for air quality and climate modelling

Biological aerosols (mainly pollen and fungal spores, but also bacteria, viruses and plant debris) are ubiquitous in the atmosphere. They influence the hydrological cycle and climate, and some of them are known human and plant pathogens and/or allergens. Newly developed systems to monitor airborne biological particles based on automatic bioaerosol monitors and machine learning have revolutionised the field by providing real-time information on particle number concentration and taxa/species. However, traceability is incomplete and measurement uncertainties are poorly understood. This project will provide input to a new documentary standard on automatic pollen and fungal spore monitoring within the CEN/TC 264/WG 39 and will develop quality assurance procedures for this new class of bioaerosol monitors.